Interdisciplinary Natural Products BioHUB Centre

The Natural Products BioHUB Centre (NPB-Centre) seeks to enhance the industrial potential of eukaryotic microbes, fostering a collaborative ecosystem across disciplines.
The eukaryotic microbe natural products market has grown substantially, with annual increases of 10-15%. Including markets such as antimicrobials, organic acids, and emerging sectors in algal and agricultural natural products. The potential of eukaryotic microbes, including fungi and algae, goes beyond established markets like industrial ethanol production to address urgent global needs in alternative energy, resilient net-zero agriculture, and antimicrobial resistance. The NPB-Centre will leverage existing research capacities and innovative business models to address emerging opportunities utilising eukaryotic microbes, particularly in biopesticides, biofertilisers, waste capture technologies, and high-value compounds.
The NPB-Centre aims to address fragmented pathways from discovery to commercialization and regulatory hurdles, facilitating the commercial viability of new products and driving green technology innovation. Streamlining pathways to market will accelerate economic growth and support global sustainability goals.
To achieve its overarching aim, the NPB-Centre has five strategic objectives:

Foster Collaboration: Promote cross-sector collaboration and NPB-Centre activities through networking events and workshops.
Accelerate Market Access: Develop strategies to expedite bringing discoveries to market, establishing key infrastructure for efficient commercialisation pathways.
Overcome Barriers: Address knowledge gaps and regulatory complexities through "The Ecosystem," providing support for innovation-to-market pathways.
Drive Economic Growth: Stimulate economic growth through innovation, investment attraction, establishing a physical hub for "The Ecosystem" to supporting business development.
Ensure Long-Term Sustainability: Develop strategies for sustainability beyond the grant funding period, leveraging a spin-out company and fostering partnerships.

Partnerships and Collaborations. The NPB-Centre builds upon existing partnerships with Swansea Council and industrial collaborators. The Centre benefits significantly from the regional focus on green technology, facilitated by the Swansea Bay City Deal and initiatives like the Celtic Freeport, which aim to forge a robust regional ecosystem for R&D and sustainable economic growth.
Our co-creation model has already secured collaborations with 32 industry and 19 civic partners, 5 business & finance sector stakeholders, securing over £10 million in cash and in-kind support, underscoring the commercial credibility of our proposal. Support is distributed as follows: approximately £1.9 million for engagement and outreach, £3.2 million for capacity building, £3.6 million for R&D projects, £700K for business support, and £1 million in interest-free loans for businesses. This substantial backing, supported by the elected and professional leadership of Swansea City Council, regional local governments, and Welsh Government, underscores the strong regional demand for the centre.
Operational Approach, Future Prospects and Sustainability
The NPB-Centre's operational approach integrates collaborative outreach, organism exploitation, and screening platforms with substantial infrastructure support, advancing natural product research and sustainable economic development. Looking ahead, positioned to be a beacon of innovation and economic progress, the NPB-Centre aims to attract private investment, enhance local capabilities, and drive the widespread adoption of green economy solutions. These endeavours will secure the Centre’s future sustainability while fostering the emergence of new markets, creating green jobs, and regional prosperity. By excelling in green biotechnology R&D, the centre is committed to delivering tangible economic and environmental benefits.